Applications of Machine Learning to Hadron Physics Data Analysis

The CLAS12 experiment at Jefferson Lab has started to take data that will be used, among other topics, to search for evidence of exotic mesons. These are states that possess quantum numbers that cannot be associated with a simple quark-antiquark configuration, and their unambiguous discovery will provide crucial insight into the characteristics of the strong nuclear force, including confinement. This project will concentrate on the development of data analysis methodologies, including the possible use of machine learning.